Cranfield University and Operational Solutions Limited KTP 21_22 R2

To embed the knowledge and capabilities, to deliver novel solutions to assimilate, process and analyse complex data from multiple, dissimilar sensors to provide world-leading solutions against Unmanned Aerial Vehicle disruption.